Molecular Imaging and Analysis Doctoral Training Programme

This project aims to use self-assembled nanometre-sized molecular cages to trap key reactive species and intermediates to enable further study of these species that would not otherwise be possible.